Hydrogen Combustion in gas turbines

Industrial research investigating hydrogen combustion in gas turbines for power generation with additional efforts on optimising models for prediction and suppression strategies.